A visual framework for search query formulation

Information professionals and researchers often rely on Boolean search queries to express complex information needs. Yet they, along with most non-professional searchers, find the formulation of such queries cumbersome and inefficient. Given the ubiquitous nature of this problem and the increasing importance of search as an enabler for effective data exploration, there has to be a better way. The aim of this proposal is to develop a radical alternative to traditional query formulation. We propose a novel, visual framework which allows users to express themselves using the interaction patterns and metaphors of consumer touchscreen devices. Moreover, it facilitates the expression of complex queries via a simple but powerful visual syntax. The outcome is a new approach to query formulation that moves beyond mouse, keyboard and screen to deliver a more immersive, visual user experience.